The University of Nottingham and Polypipe Limited

To design, develop and implement a working hydrocyclone to process and treat high volume storm-water run-off and to embed a capability in computational fluid dynamics simulation.